Exploring the Gravitational-Wave Sky with Machine Learning

This project involves developing expertise in programming, signal processing, high-throughput computing, and machine learning. You will collaborate with other GW observers, GW theorists, and astronomers in the Cardiff University Gravity Exploration Institute and in the LIGO Scientific Collaboration. The project may optionally involve a long-term (up to four months) secondment to one of the LIGO observatories in the US.